Mechanisms of initiation of skeletal mineralisation

Technical abstract
We will test this hypothesis by affecting the first and second steps of MV-mediated minerlisation using a genetuc and pharmacological approach. Experimentally we will characterize the mineralisation abnormalities and related metabolic changes in mice deficient in PHospho 1 expression compared to AKp2 mice and assess the effect of the simultaneous inactivation of the Ohosph1 and Akp2 genes on skeletal minerlisation. we will also study the effects of ablating or inhibiting OHOSPHO1 and/or TNAP activity on the ability of osteoblast-derived MVs to initiate and propagate derived MVs to initiate and propagate calcification in vitro. Our work will provide fundamental insights into the mechanisms of normal bone minerlisation. Our project will also produce valuable tools and reagents that will facilitate future studies aimed at understanding the devlopment of diverse bone minerlisation and soft tissue ossification abnormalities that include some diseases of great public health concern e.g osteoarthritis, osteoporosis and arterial calcification.